CyberFunding

As a startup SAAS provider iHandover is continually reviewing its security and we believe that specialist assistance will help us to make sure that we maintain the highest level of security through the application of specialist knowledge.